Bliss Internet Ltd

Bringing high-speed wireless broadband to South Yorkshire through innovative technologies. With speeds of up to 100mbps the Bliss Internet service truly is a leased line line replacement service at a fraction of the cost.